Women documentary film makers in the Stalin era

My research will focus on female documentary film makers in the Stalin era.
Many of them are little known and little studied today. Alongside famous
directors and editors such as Esfir Shub and Elizaveta Svilova there were
many other women in industry, whose life and work have to be explored: Lidia
Stepanova, Arsha Ovanesova, Irina Venzher, Ottilia Reizman, Olga
Podgoretskaya are among them. Women documentary filmmakers received
recognition and awards from the authorities during the Stalin era. However,
the attitude towards them, despite the feminist slogans of the Bolshevik Party,
was dismissive. The lack of recognition of the creativity and artistic vision of
female directors continued along with suppression and male-dominance in
industry. Even world-famous women were usually forced to return to work as
ordinary film editors or even be fired. I wish to explore the hidden history of
female documentary filmmakers during the period before 1953. Even though
many women worked in documentary films of the Stalin era, a separate
school or movement did not appear. The question is, is it possible to talk
about the female gaze in Soviet documentary film. Did women directors and
film editors have their own specific themes, techniques or aesthetics? Was
there any female professional solidarity, in what conditions did they have to
live and work? What sort of community they formed to survive in the
totalitarian state? This is an unknown story that needs to be explored.